Essar Oil UK Stanlow Refinery net zero ready furnace replacement

Essar Oil UK Stanlow Refinery net zero ready furnace replacement.

Essar will upgrade a major distillation unit with a new, net zero ready furnace. The furnace will deliver immediate energy efficiency improvements through greater heat recovery, decarbonisation by eliminating oil firing and a reduction in other pollutants, especially NOx.

Forming part of Essar's energy transition roadmap, the new furnace will be designed for 100% hydrogen firing and ready to utilise carbon-free hydrogen from the planned Hynet project. This will reduce site CO2 emissions by 11% each year. We believe this will be the first UK oil refinery furnace specifically designed to run on 100% hydrogen.

Construction is expected to begin in 2021, with the furnace being completed by September 2023\.